University of Greenwich and Bubayi Products Limited AAKTP 23_24 R1

To enhance the productivity of smallholder common bean seed producers in Kenya, via novel and ecological crop protection measures and innovative drying technologies during postharvest processing.